Identification, cloning and heterologous expression of the abyssomicin C biosynthetic gene cluster

Technical abstract
Abyssomicin C is a recently discovered antimicrobial natural product that has a completely novel chemical structure, and is the first natural product inhibitor of the essential shikimate pathway present in bacteria and plants. This compound has been synthesized by groups interested in its use as a new pharmaceutical. However, it is unknown how abyssomicin C is biologically synthesized. This is vital both for improving production yields (for potential commercialization), identifying novel enzymes for use in combinatorial biosynthesis, and for the discovery of new compounds with novel activities within this class of natural product. The project will employ a range of techniques including genomic library sequencing and data mining; cloning and heterologous expression; activity screens; and high-density species microarrays to identify both the abyssomicin C biosynthetic gene cluster in Verrucosispora AB-18-032 (producer strain) and homologues in other actinobacterial species. The proposed research will provided a means to exploit this important compound, providing new avenues to tackle the significant problem of antimicrobial drug resistance.